UNderstanding LOcal and Community Governance of Energy (UNLOC).

The UK commitment to reduce greenhouse gas emissions by 80% by 2050 will require a systemic change in the way energy is converted and used. The exclusive reliance on large-scale centralised production technologies is seen by many as incompatible with the changes needed to meet the twin challenges of climate change and energy security. Action at local and community levels will be needed in energy demand reduction efforts, improvements in energy efficiency and deployment of micro- and community scale generation. Indeed, there is a growing trend to push for increased local accountability for CO2 emissions, renewable energy targets and fuel poverty, and this is driving energy activities at local government level. Alongside these trends are also activities by non-state actors, often aimed at challenging 'mainstream' social practices and seeking to address perceived failures of the formal governance structures. There is a need to understand how these emerging and evolving informal governance structures may interact with (& influence) formal structures. This proposal brings together a multidisciplinary team to research these new,more diverse forms of local energy governance. The project partnership consists of two leading UK universities (Surrey & Oxford) in the fields of energy research, environmental policy and sustainable behaviour studies. The partnership extends to key local government and non-governmental organisations who will assist in providing the evidence for understanding the trends in local energy governance and how they are influenced by changing public awareness and policy. The project aims to demonstrate how grassroots organizations, local government initiatives and national-scale activities interact to create new political opportunities for active citizen engagement in both energy demand reduction and deployment of local energy generation. The project is structured around 3 workpackages: Firstly, the work will evaluate the opportunities and constraints faced by local government in delivering their energy and low carbon targets. It will explore the rationale behind local authority involvement in energy, and the process of change that has (or not) taken place in local authorities as a result of evolving national policy and public pressure. Part of this exercise will involve exploring the relationship between local energy governance and other areas of local government responsibility (e.g. planning & transport), as well as the extent to which the voluntary sector and others have shaped the path taken by local authorities. Secondly, drawing from the existing literature and case studies, the project will use political science theory to map out the role, power and interactions of different actors in local energy governance. This will explore the evolving nature of the relationship between state (local government) and non-state (grassroots) actors, and the motivations behind the formation of certain types of 'coalitions' around specific energy issues. Thirdly, the project will break new research ground in looking closely at the current and potential role of local finance to support new energy initiatives. It will evaluate the range of such finance schemes in the UK (and internationally) against criteria such as relevance to energy activities, cost effectiveness and flexibility in design to support vulnerable groups. This will include examination of the interplay between nationally driven programmes (e.g. Warm Front and energy supplier obligations) and local finance. We will publish four reports which will form the basis for papers to conferences of academic & energy practitioners; academic journal articles; and a series of policy briefings for local and national policymakers. There will also be a final workshop aimed at providing key messages from the research for stakeholders, including local government decision makers, voluntary organisations in the sustainable energy sector and providers of finance.